Clocks and singularities in quantum gravity and quantum cosmology

The equations of classical general relativity can be
written in arbitrary coordinate systems, in particular using different
standards of time (different "clocks") which can be seen as relating to
different observers. Quantum theory, however, is sensitive to the choice
of clock and different clocks can lead to inequivalent theories with
different physical behaviour. In this project we will study the
implications of using different clocks in quantum gravity and quantum
cosmology, in particular regarding the possible resolution of
gravitational singularities. We will study cosmological systems as well
as black holes.